Sub Miniature Valve

Domin Fluid Power aim to utilise the transformative technology of Additive Manufacturing to go from initial concept of a sub-miniature direct drive servo valve to a representative prototype in order to progress their fundamental work on powder bed laser melting additive manufacturing towards a competitive market leading product.